Public speaking preparation using immersive head mounted display

DroneSouq will investigate the use of head mounted displays to prepare people for public
speaking at events, from board room presentations to speaking at large conferences. Users
will be fully immersed in a virtual world while practicing, simulating both the location and
audience participation one would expect from a real life situation.